Trusted test bed prototype for biotech sector to use cloud computing in large scale gene analysis

The project was to develop a secure online system for the provision of bioinformatics on the cloud. It allows companies to perform secure calculations on a cloud computing infrastructure for their bioinformatics. It enables the users to break down their prejudices to using publicly owned computing infrastructure. This enables bioinformaticians to access new applications and analysis tools as well as access to large scale computing infrastructure at in demand prices.